Detection, Classification and Prediction of Forest Mortality using Machine Learning and Remote Sensing Data

Tree mortality - the death of trees in forest and woodland - is a key measure of forest ecosystem health, determining community dynamics, carbon residence times and forest turnover rates. Over the last 50 years, human activity has substantially changed global climate and this is predicted to increase global forest mortality, triggered by increasing temperatures, extended and more frequent drought, and more common insect or pathogen outbreaks - with some change in mortality rates having already been observed. Assessing change in mortality rates and their corresponding causes is challenged by the typical scale at which mortality is assessed, and the understanding of the drivers and spatial patterns of large-scale tree mortality is therefore limited. Literature indicates that the sampling strategy required to detect even changes as large as a doubling in stem mortality is expected to be extensive.

We aim to apply existing and novel techniques based on remote sensing and machine learning literature to remote sensing data to provide a comprehensive exploration of the process of large-scale tree mortality. We first aim to examine the effects of climate-driven mortality at the level of individual stems, by observing changes in growth rate during crown deterioration, observed in UAV data. We will also explore climate-related mortality at a larger scale - by observing changes in tree mortality from satellite data, and inferring the causes of such mortality through spatial and temporal correlations with climate-related stressors. Based on these results, we also aim to predict the extent of future mortality, informed by projections from contemporary climate models. Finally, we aim to use uncertainty estimates from machine learning models to inform ground data acquisition, by selecting sampling locations that result in optimal improvements at the output of other processes, such as land surface modelling.